University of Wolverhampton And Integrated System Technologies Limited

To introduce new design methods such as 3D CAD and FEA and make new product development advances in ultra efficient lighting products.